RAIL - Remotely Activated Interactive Label

Develop printable semi-conductors capable of powering overt displays. Develop a process based on conventional or semi-conventional equipment. Make the components ultra low cost